Improving approximate quantum simulation techniques using ZX-calculus and circuit optimization

Classical simulation of quantum circuits provides us a way of validating theories and quantum algorithms without needing access to large error corrected quantum computers, as well as a way of testing, verifying and calibrating constantly evolving quantum hardware.
This research aims to improve on algorithms for classical simulation with a focus on circuit optimization.
One state of the art circuit simulation algorithm is the stabiliser decomposition, taking as an input a Clifford+T gate set circuit and expressing it as a sum of fully Clifford circuits. A naive implementation of stabiliser decomposition rewrites a Clifford+T circuit by expressing every T state as a sum of two stabiliser states, producing a sum of 2N Clifford circuits that can be effectively classically simulated [1]. Since this algorithm scales exponentially with the T count of the circuit, optimization of that parameter is the key to enabling simulation of a larger set of circuits.
Recently, it has been shown in [2], that inserting a round of circuit optimization after every T-gate decomposition improves the performance of the simulation by several orders of magnitude. The algorithm is further improved in the follow-up papers by:
1. Using partial non-stabiliser decompositions of larger sub-circuits [3]
2. Using ZX-calculus to assign relative weights to nodes based on how much simplification can occur by decomposing them [4]
3. Parameterizing and eagerly evaluating the circuits, thus reducing the need to evaluate similar summands more than once [5]

When evaluating the performance of such algorithms, some branches of the computation tree end up a lot more costly to exactly calculate due to no T-gate cancellation occurring.
To alleviate this, the first step of this research will be to attempt to improve on the aforementioned algorithm by employing a hybrid approach, using exact stabiliser decomposition up to a certain depth and then using approximate simulation for any remaining branches. Under this strategy, the algorithm will need a different set of heuristics that aims to reduce the significance of approximated terms and/or produce terms that are more easily simulable with approximate simulation techniques. In particular, Stabiliser Extent [1] is a way of estimating the relative weight of the terms in a circuit decomposition, which can be used to choose better nodes to decompose and to spend more of the approximation resources on the summands with higher weights.
Another potential direction for research is modifying the algorithm in [4] with a more robust weight assignment. Right now, the algorithm assumes a strict structure on a graph, the maintenance of which makes most optimisation techniques impossible. By using a different weighting function, the algorithm can be improved by optimising away more T-gates after each decomposition.
Impact: Industry is on the cusp of developing small-scale fault-tolerant quantum computers. As quantum systems get bigger, classical simulation will become increasingly important in order to verify their behaviour and detect errors. This research will considerably improve the quality of approximate quantum simulation and allow the simulation of circuits with more T gates than currently possible. Furthermore, as quantum computers become useful for real computation, there will be an increased need for quantum software. With a high cost of access to quantum hardware, efficient classical simulation of small-scale circuits will become progressively more important in the design and benchmarking of such software. This research will be disseminated through top-tier computer science conferences and quantum journal publications.

[1] https://doi.org/10.48550/arXiv.1808.00128
[2] https://doi.org/10.48550/arXiv.2109.01076
[3] https://doi.org/10.48550/arXiv.2202.09202
[4] https://doi.org/10.48550/arXiv.2403.10964
[5] https://doi.org/10.48550/arXiv.2403.06777